Micron resolution sensors and actuators in photonic package manufacturing

The manufacture of packaged photonic products requires the micron-scale accurate positioning of optical components within the package. This study will explore the incorporation of novel minature sensors and actuators into photonic packages to achieve controllable movements of optical parts for high performance operation.